Noise Platform

Underfloat have developed a new technology that can reduce the transfer of impact noise and vibration within the built environment. The potential applications include use with domestic appliances such as washing machines and dishwashers where the noise generated impacts negatively on neighbours.